Endeavour - an end to end patient and healthcare transport solution

Trusted Solutions Group are a Manchester based start-up, founded in 2018 to develop an innovative Artificial Intelligence based solution to patient, health and social care, community and education transport. Our solution will allow the NHS, social care providers, community and private providers of publicly funded transport for individuals such as patients and pupils to be managed digitally and seamlessly. It will improve flow and reduce the number of missed NHS appointments, reducing costs and streamlining services. This project tests our solution with a community transport provider, ready for installation in the NHS just as transport pressures become acute as outpatient appointments resume after the Covid-19 pandemic.